FASA – A Flexible, Automated Stator Assembly Platform for Lightweight Electric Motors

Edge Mobility is a British Tier One supplier of integrated motor and powertrain solutions for manufacturers of lightweight electric vehicles -- with peak power outputs of between 7 and 55 kW.

The goal of the FASA project -- in collaboration with iRob International, Warwick Manufacturing Group and Newcastle University -- is to develop an advanced manufacturing platform that enables the flexible, automated production of Edge Mobility's motors.